ScubaTx - Saving More Lives, Giving Transplant Organs Air to Breath

**Problem**

Organ transplantation is the only available treatment for many patients suffering end-stage organ-failure.

Transplantation enables longer life-expectancy, improved quality-of-life and reduced costs, versus standard-of-care. NHS transplant programme saves \>£300M/year.

Transplant teams are overworked, and long unsociable hours limits staff recruitment.

Unfortunately, donor-organ demand far outstrips supply. Recent 'opt-out' legislation targeted increasing donor numbers, but time and logistics are limiting factors, coupled with older/less-healthy donors means many organs cannot be used (not-retrieved, not-transplanted).

Therefore, over 11,000 die each year awaiting life-saving transplant.

Technologies maintaining donor organ quality are urgently needed to address this shortfall, saving lives, and making the most of the donor's gift.

**Root of Problem**

Many organs are not suitable for transplantation due to inability of standard-of-care organ preservation (Icebox) to maintain organs long enough to facilitate long-distance transport and logistics between donors and recipients. Icebox preservation times range from 3 to 12 hours depending on organ.

Hypothermic and Normothermic Machine Perfusion devices capable of preserving some organ types (not pancreas) for up to 24 hours exist. However, cost of deploying them across healthcare systems is prohibitive; limiting their adoption.

Furthermore, complexity means they require additional dedicated space, and additional staff from already overstretched transplant teams.

**Unmet Need**

The unmet need is for enhanced organ preservation (improved organ status, longer preservation time) that works within healthcare systems' real-world resource constraints; people, money, logistics and physical space.

Research using Hypothermic and Normothermic Perfusion devices shows that optimizing Oxygen supply to organ vasculature is the critical factor for improved organ preservation over 24-hours.

**Innovative Solution**

ScubaTx harnesses Persufflation (gaseous oxygen perfusion), a proven but under-utilised organ preservation method. ScubaTx delivers Persufflation in a simple, portable, fully-automated, multi-organ, affordable format that will enable widespread deployment across healthcare systems world-wide.

ScubaTx innovation isn't persufflation itself, but patent-protected practical embodiment of an automated base-unit delivering persufflation via organ-specific consumables, monitored by app.

Persufflations key advantage is delivering Oxygen to the organ as a gas, at the optimal concentration/flow/pressure levels. Our device is a lot simpler to use, and no need for additional staff.

We will significantly increase availability of viable organs; lowering costs and saving lives for financially stretched healthcare systems worldwide.

**Outputs**

Funding will accelerate health economics, and detailed-design and programming of base-unit, organ-specific consumables and monitoring-app; ready for industrialisation and clinical trials. Designs based on existing prototypes.

This funding will move our technology one step closer to commercialisation and saving lives.